Administrative Data Research Centre, England (ADRCE)

Our vision is to transform the way that administrative data, routinely collected by government departments and other agencies, are converted into knowledge and evidence for public and economic policy. Improved access to, and use of these data, will ensure we can tackle some of the major issues facing society, innovatively and efficiently. This will be achieved by safely managing and maximising the use of new data linkages across sectors and government departments, and working across academic disciplines. This will create new evidence to guide development, implementation and evaluation of public policy and future research, as well as new methods to link and analyse data.

We aim to develop new linked data resources, provide access to these data, ensure it is used safely and effectively, and develop research capacity. Our programme is based around seven integrated aims:

1) State of the Art Facilities: will allow access to administrative data by accredited researchers. We will strictly manage the data and researchers who are allowed to access the data, to prevent the identification of individuals. These new facilities will combine exceptional physical facilities with high performance computer systems, database management systems and advanced data analysis and statistical tools.

2) Data management and statistical analysis support: will allow external researchers to securely access the data. We will build our expertise to include providing access to and support analysis of linked data as these new resources are developed. We will work with the Administrative Data Service (ADS) to upgrade our existing secure IT facilities in line with the required standards.

3) New Data Resources: We will link administrative data sets from across different services and government departments and make them accessible for research. These new resources will be relevant for developing policy and services. At the same time we will work with the ADS to begin more ambitious linkage projects, and work in collaboration with partner organisations to link data, and develop and test different approaches to do this.

4) Original Research: We will develop a variety of new methods that enhance the use of administrative data for policy-focussed research. Key research in the first 2 years of the Centre include: methods of linking data; data quality; and policy-focussed research. A Scientific Panel of expert researchers will drive forward our research plans. Each of these researchers will lead a specific research project, which will form a rolling programme of two-year projects. The panel will also review and provide guidance on other proposed projects.

5) Training and capacity building: will increase and improve the use of administrative data by researchers (at all career stages) across social and biomedical sciences (from universities, government departments, third and private sectors). We will offer short training courses, workshops and seminars, online material, six PhD studentships, internships, and a network of national and international experts. This will deliver both the necessary safe researcher training, and improve their skills to take advantage of the opportunities provided by new linked data.

6) Collaboration with the ADRN: We will provide a range of tools and a forum for working closely with our key partners ADS, ESRC and the Office for National Statistics (ONS), as well as other who will benefit from this work. We will work to standardise datasets across the UK and beyond to allow national and international comparisons. We will develop our established links with government departments, data providers and Trusted Third Parties, and a range of organisations managing cohorts and surveys.

7) Public Engagement: We will engage with the public about linking administrative data. A Communications & Engagement Officer will lead activities in this area, and we have further dedicated staff working on legal and policy development.

Potential impact
Impact Summary

Newly linked administrative data has huge potential for policy relevant and high impact research. Our Southampton-Bloomsbury consortium ADRC-E will develop the brief given by the ESRC in seven integrated work-streams, in order to ensure that the ESRC's ambitious vision is realised and the impact of the new Administrative Data Network is maximised.

This approach involves:

1. Providing state-of-the-art facilities for accessing this new administrative data. We will establish e-Infrastructure which will meet national research ambitions, combining exceptional physical facilities with high performance computational platforms, relational database management systems and advanced data analysis and statistical tools. This will be crucial for ensuring external researchers have easy and immediate access to approved linkages, in high quality settings.

2. Having a first-class team providing data management and statistical analysis support functions for external researchers accessing the data. Our team brings together world-class expertise in analytic methods and administrative data use from education, health, crime, environment, economic and welfare sectors, and deep understanding of the services that generate these data which will help maximize the impact of new linkages

3. Commissioning and creating new linked administrative data resources for a growing research agenda. Our aim is the establish and make widely accessible a suite of linked datasets across government departments and other sources which have previously been hidden from the research view, which because of their novelty or richness, are likely to make decisive contributions to knowledge, often in ways that are internationally uniqueusing a two tier strategy that initially prioritizes minimally disclosive linkages but at the same time works with the ADS to commence more ambitious linkage projects informed by our ambitious research agenda.

4. Conducting original research using linked administrative data and related analytical approaches. We aim to deliver new knowledge through research in methodology (in linkage methods, data quality) and in substantive policy relevant exemplar projects. This will include establishing a Scientific Panel who will drive data linkage projects around our core research programme as well as contributing to the development of the methodological research, which in the first two years will focus on:

a. Developing and evaluating linkage methods.
b. Developing and implementing methods to evaluate data quality using linked datasets.
c. Exemplar research projects to demonstrate the added value of studies using linked data for policy and service improvement.

5. Engaging in training and capacity building. Our proposed TCB activities will play a major role in our impact and to contribute to ESRC's efforts to promote better use of a range of administrative data resources and to build capacity in the use of these data. ADRC will deliver a programme of training courses in the methods for linking and analysing administrative data.

6. Working in collaboration with other elements of the ADRN. ADRC-E will establish a 'scientific front end' to diverse forms of administrative data with a range of collaborative tools and a forum for working closely with our key partners ADS, ESRC and ONS, as well as wider beneficiaries. We will engage with the ADS, other ADRCs and government departments to standardize datasets across the UK countries and beyond to allow national and international comparisons.

7. Ensuring engagement with the public and wider stakeholders is taken seriously. ADRC-E will employ a Communications and Engagement Officer who will lead on delivery of our work in this area and further dedicated staff time to lead on our input to legal and policy development. The IOE has agreed to host a number of public engagement seminars and the UCL contributed PhD will be concentrate of public engagement issues.